‘ECOSO’ Impact Tracker App (phase 1 development: proof of concept and private investment package)

The **ECOSO App** is a joint venture between leading Cornish feature film and HETV producer, BOSENA, and SCREEN CORNWALL. The app will allow screen industry stakeholders to implement effective systems and report on the social and environmental impacts (and positive measures taken) of their productions. A first of its kind, the ECOSO APP aims to help transform the film and HETV industry into an equitable zero-carbon, zero-waste sector.

So far, screen industry sustainability efforts have been fragmented and iterative, meaning they have had limited impact. Legislation and policy change in the UK demonstrates that there is a growing legislative and policy framework to support industry's efforts. The innovation proposal set out here aims to provide a single, co-ordinated application to help grow a sustainable screen sector that can be adopted by film and HETV production alike, aligned with 2030 climate targets.

Whilst referencing existing tools like the B Impact Assessment and Albert carbon calculator, the aim of this app is to provide a flexible, tailorable, elegant user experience, resulting in simple graphical reporting - underpinned by a granular, aggregable database of social and environmental impact data. This can be viewed and shared by project, for a company's financial year, mapped by geography (e.g. for a film office) or by impact segment (e.g. to inform industry supply chain industry research and transformation).

The ECOSO APP will report data across individual productions, and collate and share aggregated data for a company across their slate, regionally (e.g. Screen Cornwall), nationally (e.g. 'Albert' - the national home of environmental sustainability for the screen industries) and globally (ECCA - Entertainment and Culture Climate Accord). It is designed to be tailored and adapted by individual producers for their productions, and also for different screen sectors and scales of production. Our aim is that the app will ultimately be licensed for subscription, and adopted across multiple industries, both within the UK and globally. Our mission is to provide a more efficient route for positive social and environmental outcomes in production services, in accordance with industry leaders and incoming government legislation.

The initial development and proof of concept phase of this innovation project will be housed in Bosena's studio in Penzance in Cornwall, and run for five months from September 2024 until March 2025\. After this initial phase of design and development, the project will be prepped for phase 2: private / public investment for proto-type and testing.